Measurements of differential cross sections of the Higgs boson in the di-tau final state with the ATLAS detector at 13.6 TeV

In his PhD thesis Jyotiska Panda is going to analyse the Run 3 dataset of the ATLAS experiment and measure differential cross sections of the Higgs boson in the di-tau final state, specifically where one tau-lepton decays leptonically and the other hadronically. His special focus will be the Higgs boson at high transverse momentum (above 200 GeV). This phase space is particularly sensitive to physics beyond the Standard Model. Jyotiska is going to contribute to all parts of the analysis: calibration of the tau-lepton, optimisation of the event selection, background estimation, and development of the signal extraction strategy.
His work on the tau-lepton calibration will be the measurement of the efficiency of the electron veto for hadronically decaying tau-lepton with just one charged track. He will use Drell-Yan data decaying to two electrons to measure the efficiency and provide the efficiencies and associated uncertainties to the ATLAS collaboration as service task.